CZT Strip Drift Detectors for 3D Molecular Breast Imaging

3D-MBI aims to deliver a disruptive Molecular Breast Imaging (MBI) device for breast cancer diagnosis, based on cadmium zinc telluride (CZT) strip drift detectors (DTU’s patented technology). 3D-MBI will bring disruptive performance to the MBI field through high tumour detection sensitivity, combined with 3D positional information– opening possibilities for guided biopsies and treatment. We intend to deliver a detector module for MBI, thus triggering overall social and economic potential impact.